Anglia Ruskin University and Glazing Vision Limited

To develop a remote monitoring and diagnostics service for Glazing Vision's product ranges through an exploration of Internet of Things (IoT) technology - enabling company growth, enhanced user experiences and improved customer systems and experiences.